Termscape: Convergence in Hyperlocal Media through Coordinated Semantic Tagging

This project examined the feasibility of a novel coordinated semantic tagging approach called Termscape to support digital convergence across hyperlocal media within the City of York.
Termscape is based on a decade of R&D and enables individuals, communities and organisations to add rich contextual tags or to their content (news articles, blog posts, multimedia, tweets, datasets, etc). The use of semantic classification allows communities to curate content across diverse platforms and media in a federated, emergent and value-directed manner.
One output has been a generic technology validation of Termscape and an initial ‘YorkMesh’ to provide seamless and integrative tagging across all forms of hyperlocal content in the City of York. .